Unsettling the Multispecies Encounter in Contemporary Ecopoetics

Both within and outside literature, encounters with other-than-human life are often framed through a
series of assumptions, excluding many forms of life that are nonetheless essential, from bacteria to plant
life. Using Amitav Ghosh's concept of the "environmental uncanny" as a springboard, I will examine how
a range of contemporary poetry approaches neglected organisms by using elements of the uncanny to
disrupt these expectations, from Christian Bök to dg nanouk okpik. I will employ perspectives from dark
ecology and multispecies studies to delve into uncanny ecological entanglements. My PhD will explore
texts which problematise our assumptions about nonhuman life, responding to the alterity of
invertebrates, the plurality of insect communities, and the facelessness of plant life. I will then turn
towards the uncomfortable intimacies of parasites and bacteria, before examining entangled ecosystems
that can offer a path to hope, if we confront our role within webs of social and ecological harm.